Activity-Dependent Plasticity of Cortical GABAergic Interneurons Across Spatial Scales During Postnatal Development

Maintaining a balance between excitation and inhibition in the brain is crucial for optimising cognitive functions without becoming hyper- or hypo-excitable. In particular, GABAergic inhibition has a major role in maintaining homeostasis, and dysfunctional inhibition is thought to largely underlie changes in excitatory-inhibitory balance seen in neurodevelopmental disorders. Different subtypes of GABAergic interneurons exhibit synaptic changes in response to distinct activity changes of their postsynaptic targets. For example, whereas axon-targeting chandelier cells (ChCs) respond to network-wide changes in activity, soma-targeting basket cells (BCs) cater their inputs to individual neurons, and dendrite-targeting somatostatin-expressing neurons (SCs) appear to follow more local changes to dendritic excitation. To what extent these rules govern the development of GABAergic synapses remains unclear.

This project aims to identify the activity-dependent plasticity rules influencing the development of different GABAergic interneuron subtypes across spatial scales. First, we will establish an experimental system to modulate activity at the network-wide and single-cell levels by expressing the excitatory DREADD (hM3Dq) or inward-rectifying potassium channel (Kir2.1) in cortical pyramidal neurons (PyNs) at varying levels of sparseness, based on FLP-FRT recombination. Next, we aim to assess how chronic activity manipulations in PyNs during the period of synapse formation alters synapses formed by ChCs, BCs, and SCs onto those neurons. Structural properties of GABAergic synapses will be quantified by imaging fluorescent pre- and post-synaptic markers across subcellular compartments. In this way, we will delineate how the development of different GABAergic interneuron subtypes is influenced by changes in network-wide and single-cell activity.